Feeling the fear of failure- academic pressure and student stress in British governmental and press discourse c 1885-2000

This project analyses the changing historical conversation about exam stress, a huge contemporary issue with data showing a university student kills themselves every four days in the UK. This PhD seeks to understand how, when and why exam stress became an object of concern in Britain through an analysis of department of education archives and press archives. It begins in the 1880s, where concern about exam stress arises following compulsory education, and ends in the early twenty first century, where this concern is submerged in safeguarding discourse. The project also considers how class and gender impact discourse about exam stress.